Validation of PM2.5 Impactor Gravimetric Dust Sampler

Dustscan are applying for an Innovation Voucher to assist with the scientific validation of a new product. This product is a dust impact sampler that is used for collecting very small particles from ambient air. Validating the product will help to show that it works effectively. The new impact sampler is important because scientific evidence shows that these very small particles can be harmful to human health. We will sell our product to business e.g. those within the construction, waste and quarry sector, so that they can improve the environmental monitoring aspects of their operations. We would appoint British Geological Survey to conduct the tests required as an independent respected geoscience research institute in the UK. We would then seek to sell our product and the associated services to our clients which will allow our business to grow.